Novel Surface Plasmon Resonance Sensor

The objective of the project is to improve the performance and reduce the cost of a Surface Plasmon

Resonance instrument and consumables by developing a novel SPR sensor.